Desserts On Wheels

Desserts On Wheels are a new dessert and candy delivery businesses that operate as a takeaway, or a cake-away as we like to call it. We provide brand affiliated desserts and candy to those with a sweet tooth and those looking for an alternative to your classic takeaway choices.We are aiming to branch into healthier dessert options by developing the right sauces and ingredients needed to take the company in this direction. We want people to have choice, by providing healthier and more nutritious alternatives.